City St George's, University of London and Autistica KTP 23_24 R3

To validate and promote an accreditation scheme that demonstrates how well businesses include and support neurodivergent individuals in the workplace, helping the UK reduce inequalities and increase workforce diversity.